DNA damage induced phosphorylation and regulation of NF-kappaB

Technical abstract
The NF-kB transcription factors play essential roles in the physiology and stress responses of multicellular organisms. Although NF-kB activation is frequently associated with inflammation and the immune response, it also plays a critical role in the cellular response to DNA damage. This is most often studied in the context of cancer, where its activation can either inhibit or promote the effect of many chemotherapeutic drugs. However, this is also a physiologically important process, relevant to the functions of NF-kB associated with inflammation and aging, where, for example, the production of reactive oxygen species can result in DNA damage. While much has been done to start to unravel the 'nuclear-to cytoplasmic' signalling of NF-kB in response to DNA damage, it remains to be defined how the transcriptional functions of the different NF-kB dimers is specifically regulated by these types of stimuli. Numerous papers from the Perkins lab and others have demonstrated that DNA damage-induced NF-kB is functionally distinct to that found following exposure to inflammatory cytokines or engagement of Toll-like receptors. These different effects appear to be mediated, to a significant extent, by differential post-translational modifications (PTMs) of NF-kB subunits. This proposal aims to exploit state-of-the art mass spectrometric techniques to investigate DNA-damage-induced changes in post-translational modification status of the NF-kB transcription factors. Furthermore, we will elucidate how these PTMs are regulated over time, discern mechanism of regulation and evaluate how changes in these modification fingerprints correlate with NF-kB activity and transcriptional function. The experiments performed here will provide a template for future analysis to investigate other aspects of NF-kB signalling (different stimuli, context and activation pathways) while also serving more generally as a relevant example of a stimulus responsive signalling and transcription network.

Potential impact
(1) Academic Researchers (1-4 yrs): This project will have a major impact on academic researchers by revealing the complexity of NF-kB transcriptional regulation by PTMs as well as the experimental tools required to investigate it. These experiments will provide a template for how future studies to determine these effects can be performed. Although challenging, the 'top down' proteomics studies in particular will represent a paradigm shift in signalling analysis as no systematic study of a signalling system at the level of the intact protein components has been performed previously. As there are many similarities between this pathway of NF-kB regulation and parallel signalling pathways, this research will be relevant to researchers worldwide working in the related fields of signal responsive transcriptional networks, of which there are many.

(2) Clinical researchers and clinicians (3-10 yrs): NF-kB signalling affects many processes central to the health and wellbeing of humans and animals, particularly inflammatory diseases associated with ageing, such as arthritis and cancer. The data generated in this proposal, although very much at the level of fundamental research, will impact our understanding of these processes and so be of interest to clinicians. We will gain insights into ability of NF-kB to affect the response to cancer chemotherapeutic drugs. Understanding how PTMs affect these processes could, for example, suggest beneficial combinatorial therapies between traditional DNA damage inducing drugs and kinase inhibitors. Alternatively, this research could lead to the development of biomarkers to allow an assessment of NF-kB activity and function in patients before and after therapy.

(3) The pharmaceutical and biotech industry (3-10 yrs). In recent years there has been great interest in targeting the NFkB pathway to treat a range of inflammatory disease and cancer. Indeed, many existing drugs, such as glucocorticoids or cancer chemotherapeutics, already do this, either directly or indirectly. Frequently this effect has only been discovered at a later point, after the drug entered clinical use. A recent focus has been on targeting IKKb, the primary kinase regulating the classical NF-kB pathway. However, total inhibition of NF-kB through this pathway can potentially lead to many side effects. The work in this proposal will lead to additional mechanisms of targeting NF-kB transcriptional activity in cells, through modulation of the parallel signalling pathways that control NF-kB PTMs. This strategy provides an alternative and attractive mechanism to inhibit the pathological affects of NF-kB activity, without the side effects of abolishing NF-kB activity entirely.

(4) Staff employed on the project (1-4 yrs): The collaborative and multi-disciplinary nature of this project means that both PDRAs will receive training in a broad range of experimental techniques. The Newcastle PDRA will be trained in the analysis and interpretation of MS data, while the Liverpool PDRA will receive further training in the biochemical/cell biology based approaches. Both PDRAs will contribute to the writing of research papers and will be given the opportunity to
present their data (either oral or poster) at conferences. The PDRAs will be carefully coached in presenting research at the project meetings in Liverpool/Newcastle, and at staff development seminars in the respective universities. Furthermore, it is anticipated that nearing the end of the grant the Liverpool PDRA, Dr. Lanucara, should be at a position to apply for an independent fellowship; training will therefore be given in grant writing and lab management, enabling him to make a valuable and practical contribution to the growth of UK science.

(5) The general public (>10 yrs): In the long term, the general public will benefit from this research through the development and better application of new and existing therapies for the wide range of NF-kB associated diseases.